Summary Care Record (SCR)

The aim of the Summary Care Record (SCR) Gateway Project is to create the first managed integrated services gateway to provide timely and controlled access to patient information. By 2014, 40 million SCRs should have been uploaded to the NHS Spine. Ease of access to the SCR will be essential whenever and wherever a patient is being treated. The key objectives are to:
a) Establish a location-aware Legitimate Relationship, Authorisation, Authentication and
Access Control capability to ensure the SCR is only available to healthcare professionals who have access permission or need access to provide essential treatment;
b) Create a new set of APIs that will enable 3rd party systems to use the SCR Gateway. The API will become part of the NHS’s Interoperability Toolkit i.e. it will be an open standard available to all;
c) Create the SCR Gateway that will manage access to the SCR and the SCR client that will enable Healthcare Professionals to view the GP Summary.
The benefits of the SCR Gateway to the end users will be:
a) Patients will receive better treatment because the appropriate accurate clinical information will be available to doctors, nurses, etc. in a timely fashion at the point of delivery of treatment. Furthermore, this information will automatically ‘follow’ patients as they move geographically and systematically.
b) Healthcare professionals will provide better support and treatment because they will have more accurate and timely information about the patient e.g. allergies to drugs, etc. Also, they will have access to all of the relevant data about a patient, irrespective of the native healthcare systems used by their institution or the time and location of the required access. The key deliverable of this 15 mth Project is the evaluation of the SCR Gateway Proof of Concept demonstrator that will undergo NHS compliance and operational deployment. This will enable the evaluation to be undertaken in real operational conditions.